Use of AI in Subjective Image Culling and Automation for Personal Photo Sets

20 Photos is a service which helps clients to make sense of their overwhelming number of photos stored on devices and the cloud. We all have that problem!

Client's camera rolls are curated into meaningful, professionally edited prints based on what they want to remember. We select the best photos to tell a story.

The part of the process that takes the longest in our service is filtering the images from hundreds down to 20 that tell the client story. Initially we had to do this by hand / eye but often images were out of sync which made it difficult.

Last year we developed an AI script for subjective culling that has successfully reduced culling time by over 80%.

As part of Creative Catalyst, 20 Photos will be developing this further to create a seamless secure process for the client and transform our client processing times.

We are excited to bring our very different approach toward photo overwhelm to many more customers, and be able to take on many more photos and clients.